Higher Education Pedagogies for Peacebuilding: Developing Hubs in The Balkans, Latin America and The Horn of Africa

The role of higher education in conflict is an under-researched field, as is its potential to address the legacies of conflict and contribute to conflict recovery. While there are pockets of good practice in different parts of the world there has been no systematic exploration of ways in which university teaching, research or engagement can positively impact on aspects of conflict and peacebuilding. This networking grant will begin to address this gap by focusing particularly on the arts and humanities and sharing areas of innovation and creativity in higher education teaching between different conflict affected countries. It will employ an action research approach, working directly with students to collect images, texts and music that celebrate shared cultural memory, and examine the unifying and divisive way in which such images can be deployed. By building partnerships with local civil society organisations, higher education institutions will encourage direct student involvement in community facing issues, addressing questions of inequality, ethnicity and difference and exploring the value of experiential learning in personal and social development.

The project will work closely with researchers from Los Andes University in Bogota, Columbia; Sarajevo University in Bosnia and Herzegovina and The University of Rwanda in Kigali, Rwanda, each of whom are already involved in peace building initiatives within their own areas. The team will meet in three regionally based 5 day workshops and focus on sharing and developing approaches already used in their home institutions. Together they will look at possibilities for adapting these for use in other areas and build the images and texts created into a bank of module outlines and teaching resources. They will support each other to connect with community members in each location to form locally based partnerships working on issues of inequality, discrimination and citizenship, some of the drivers of conflict in each region. Through intensive but practice facing discussions the team will develop a theoretical understanding of the role a university might play in conflict and peacebuilding. Each of the three workshops will include a one day seminar for other members of the institution to identify how these materials and approaches might be relevant to other discipline areas and encourage senior management to take seriously their strategies for local engagement.

In addition, online discussions and webinars scheduled between the workshops will share developments with other colleagues in the region, building on existing networks to form a series of regional hubs, in the Balkans (Bosnia and Herzegovina), Latin America (Columbia) and The Horn of Africa (Rwanda). The project will establish a critical reference group formed from academics and civil society stakeholders working in this field who will contribute to these online discussions and critique materials and approaches developed during this project. It will also enable us to share resources beyond the three participating institutions.

It will use the opportunity of the Bosnia workshop to connect with the Why Remember Festival, (ww.warmfoundation.org); an international network of artists, photographers and journalists committed to recording histories of violence with excellence and integrity This will provide the opportunity to present to a wider audience in the field of history, violence and memory and further establish this as a viable research field and further set the agenda for future research in this area. Images and short clips taken by students recording artefacts and incidents from the different areas will be edited into a short film to be shown at the 2019 festival. The project will also explore opportunities for moving the festival to Rwanda in 2020 which will provide further opportunities for dissemination of project outputs.

Potential impact
The primary objective of the project is to explore the role a university can play in addressing the aftermath of conflict and contributing to peace. Its intention is to develop ways in which students and academics might impact on the broader community by developing the knowledge, skills and attitudes to deal positively with memories of conflict, to play an active role as citizens and to work with their communities to build peace. Universities are educators of the next generation, many of whom go on to be leaders or leading professionals, determining policy and strategy in their own organisations. By taking seriously the fear, bigotry or stereotyping that conflict invariably leaves behind and providing young people with the tools to address, these will enable them to have a significant impact on their homes, their communities and their future workplaces.

By employing an action research approach this project will impact on the wider community during its 18 months of activity as well as through its findings. Core network institutions will build stronger partnerships with civil society organisations, forming alliances with museums, galleries, local activist groups and public sector organisations. These partnerships are intended to be mutually beneficial and to involve those in the city but outside of the university in elements of teaching and research, primarily in the arts and humanities but also in different discipline areas. Organisations will benefit from the time and energy of students who will contribute to them as part of their curricula time. Students might, for example, help to curate an exhibition, source films or photographic images for a gallery or work with disability groups, homeless hostels, care homes or orphanages. Their connection with these organisations could result in smaller research activities undertaken on behalf of the organisation, or more complex research connections with their academic leads. Activist groups in Columbia have gained from spending time with students sharing images and artefacts and reflecting on their memories of the past. Schools in Bosnia have benefitted from student teachers bringing fresh approaches to familiar materials or introducing personal and social education activities. A clear objective of this project is to establish a more strategic relationship between hub leaders and public or civil society groups in Sarajevo, Kigali and Bogota, and university managers will be encouraged to include this in institutional missions.

Members of the broader network community, connected through online seminars to regional hubs will benefit from materials, photographs and images collected as part of this project and shared through teaching resources or module outlines. Hence new approaches developed through this research will further impact on community groups and individuals throughout each region.

Participation in The Why Remember festival will further reach out beyond the academic community to a broader public. The festival, part of the WARM foundation, attracts artists, musicians, film makers and writers and student involvement will provide a fresh and younger perspective on the events it covers. The project will share the edited student film during the festival and provide a platform to disseminate early findings. Many of those attending will work in the media or education and be able to reach publics in different parts of the world. The possibility to facilitate a future festival in Rwanda will provide significant contacts with peace building activists and organisations there.

Findings from the research will lead to a better understanding of the impact higher education might have on conflict and peacebuilding and determine agendas for future research in this area. More in depth work will be carried out in partnership with key civil society stakeholders and will ultimately benefit governments and policy makers at regional, devolved, national and trans-national level.